A Whole Life Carbon Management (WLCM) 'Key'

The Whole Life Carbon Management ‘Key’ project and application enables simple but robust analyses of whole life carbon performance from a very early stage in the design process. Specified jointly by Davis Langdon and Element Energy with a focus on early stage input by architects (as advised Feilden Clegg Bradley Studios) the system can provide very quick comparison of the whole life carbon impact of various design options. As the design develops, more detailed alternatives can be studied with the system forming a basis for more detailed options studies (with input from Cambridge Architectural Research). The initial implementation of the system will be available as part of the Southfacing Services Ltd and Element Energy Carbon Keys software platform.